Zzish Ltd - An open platform for social mobile learning

Many children are not motivated to learn as they find studying boring and see no direct result
from the effort that they put in. On the other hand leading social mobile games use clever
social game dynamics and rich data and analytics to motivate players to keep playing and
improve. Adding such features to apps is difficult, time consuming and expensive and
although platforms exist to make this easier for independent developers of mobile games,
there are no platforms that fill the needs of developers of mobile educational apps specifically
and serve that market well. The result is that the vast majority of educational apps are single
person, client-only experiences, which are not very engaging for students and thus do not fully
achieve their overall goal to improve the learning experience and learning success of students.
Zzish is developing an open social mobile education platform to enable any educational
mobile app developer to add connected, social, analytics and personalised learning features to
their apps in days that would otherwise take them many months to implement. The platform
consists of an API and SDK (with five modules, Content, User, Gamification, Personal
Learning and Analytics and Monetization), an end user interface, our Learning Centre, for
students, teachers and parents to view their learning results and a reference app, Factzz, that
illustrates use of the platform and delivers personalised, adaptive learning.
Students of all ages will benefit from improved engagement and motivation and thus
improved learning as a result of better education apps. Teachers and parents will benefit from
being able to access richer analytics and personalised learning across many more apps.
Existing educational app developers will be able to make their apps more engaging for
students and more informative for teachers and parents and new app developers, big and
small, will create innovative new educational apps as a result of lower costs to delivering such
apps.